The University of Essex and Geologix Limited KTP 24_25 R2

To embed new capabilities in machine learning and generative AI within Geologix, for the purpose of delivering automated actionable insights to the energy sector.